Precise Positioning for Persistent AUVs

"This project will improve the navigational accuracy of autonomous underwater vehicles (AUVs) helping to further reduce the dependency on offshore infrastructure for wide area surveys of challenging marine environments. This will be achieved by a combination of three novel techniques:

1. Using enhanced autonomy to increase the accuracy of Long BaseLine (LBL) calibration to achieve 1m, deep sea positional accuracy;
2. Reducing the power requirements of the navigation systems, and
3. Reducing AUV dive errors via novel techniques for deep sea errors for current profiling."